23FUN05 AQuanTEC - Advanced quantum technology for metrology of electrical currents

In many facets of quantum technologies in terms of applications (quantum information processing, quantum communications, quantum imaging, quantum sensing etc) and of physical systems (semiconductor devices, superconducting circuits, defects in solid states, trapped ions, etc), the ability to control individual electrons enables the investigation of quantum mechanical phenomena (for example, a single photon is emitted by a state transition of an electron). Single electron pumping, supplemented by combining Josephson and quantum Hall effect, provides a wide range direct link to the SI. This project will investigate the fundamental uncertainties of semiconductor single electron pumps, and develop advanced methods to close the impeding nA-gap in direct quantum current generation, while exploring novel device concepts based on solid state quantum technology.